Energy and Environment

Our product is a working prototype and enables interactive, responsive and instant 3 dimensional visualizations using real time data from sensors inside structures. Our current emphasis is on the built environment and energy loss. This is displayed via 3 dimensional thermal graphics interpolated onto buildings models shown on a computer screen.As well as viewing the visualization in 3d we can enable any historical data to be retrieved and cross referenced.